University of Portsmouth Higher Education Corporation and Emissions Analytics Limited KTP 25_26 R4

To develop a scientifically validated Tyre Toxicity Index for Emissions Analytics Ltd that measures the environmental impact of tyre wear chemicals.